Development Improvements in atomising nickel, cobalt & iron based alloys for use in AM

Responding to quality and commercial demands from users of Additive Manufacturing (AM) worldwide, LSN will build on feasability trials to reduce manufacturing costs per kg and improve powder morphology and cleanliness. The project will focus on nickel super alloys in rapidly growing demand in the aerospace and automotive, cobalt and iron based alloys used in dental, medical and other applications. It will build on computer modelling of the atomisation process carried out in collaboration with Swansea University.